Total Communication Technologies (TACT) to Support Accessible Communication

Communication is essential for connecting with loved ones, participating in communities, and engaging in work and hobbies. Effective communication involves both verbal (speaking, writing) and non-verbal (gestures, tone) elements. Combined, these are often termed ‘total communication’. Total communication is especially important for people with communication disabilities, who make up one third of stroke survivors and 2-3 children in each classroom. Current technology design mostly overlooks non-verbal communication, focusing mainly on verbal aspects, affecting both assistive technologies (i.e. technologies which support communication) and general communication technologies like video conferencing. Moreover, present assistive technologies – which are typically bulky form factor devices (e.g. tablets, large computers), can result in both social stigma and block vital non-verbal pathways.
The fellowship will make significant contributions to human-computer interaction and accessibility research, while also influencing speech and language therapy research and practice. It will reimagine technology-mediated communication for users with communication disabilities, focusing on two populations: people with aphasia and people with developmental language disorders who, together, will serve as exemplar populations to explore how emerging technologies can facilitate diverse communication abilities.
I will build upon my successful prior work of embodied form factor assistive technologies (e.g. smartwatches and smart badges), considering how these might be enhanced by emerging technologies such as AI and augmented reality. We will address the inherent technological challenges – e.g. that AI models mostly consider normative, non-impaired communication. The main objectives are to:

Scope Total Communication: to understand the total communication strategies/challenges people with communication challenges and map them to existing technological capabilities (devices, interaction techniques)
Develop Total Communication Technologies: to envision, co-design, and develop technologies that support total communication, focusing on real-world settings like public transport and remote contexts such as video conferencing
Innovate Accessible Co-Design Methods: to innovate co-design methods to involve users with complex communication needs in co-design, despite its inherently language-laden nature
Conduct Controlled and Real-World Evaluations: to evaluate developed technologies in lab and real-world settings, such as dynamic transport environments, assessing usability, acceptability and functional communication outcomes
Develop and Disseminate Open-Source Toolkit: to publicly launch all developed technologies, providing resources for people with communication challenges and their support networks, as well as for developers and academics to advance the work

Through these objectives, TACT aims to create inclusive technologies that enhance communication for individuals with complex communication needs. These technologies have the potential to positively impact social participation, healthcare access, education, and quality of life for people with communication challenges, as well as benefiting their families and the wider community.
TACT will collaborate with a strategically planned set of industrial, academic, and charity partners, the fellowship will address real-world challenges with direct routes to technology transfer and commercialization. Additionally, I will shape policy on assistive technologies as part of my development plan, building upon the core work packages. The open-source toolkit and public engagement events also will provide direct routes to impact. A detailed training program for relevant stakeholders will be developed to increase the likelihood of technology adoption and further impact. Public engagement events and exhibitions will raise awareness of disability and assistive technology. Finally, the fellowship will build human capacity; fostering a community of early-career researchers and students who will become leaders in the field, ensuring sustainability and long-term impact.